Investigating the bacteriophage- host interactions of clinical Pseudomonas aeruginosa isolates

Study aimed at isolating and characterising bacteriophages capable of infecting a broad range of clinical P. aeruginosa samples, derived from canine otitis externa, with the aim of furthering phage therapy based treatment in that area. Further looking into how certain bacteriophage characteristics, such as host range, transduction ability, lysogeny, etc affect the subsequent phage- host interaction.